FlexiGlove

In today's technological environment, mobile devices play a key part in our day-to-day business and personal lives. Principus Studios is looking to develop the innovative FlexiGlove that will allow quick and easy remote access to mobile device features, through custom apps.